Providing structure and routine for students through covid-19 school closures

The goal of this project will be to develop a Smart Timetable module to support classroom learning during COVID-19\. We believe, providing structure for both students and parents will be critical during this new norm of balancing education and work.

The key objectives of this will be to:

* Empower teachers to set classwork based on a flexible timetable.
* Provide parents with the ability to overlay their own tasks on the timetable.
* Enable students and parents to have a single view of their child's work schedule.

Although there are many forms of timetable apps and scheduling software in education - there are none that offers parents the ability to get a birds-eye overview of their child's school work set by teachers whilst having the ability to overlay and assign personal tasks/chores/treats from home based on prior amount of work set.

During the extension to this project we will be working on creating a new feature called the ‘Smart homework planner’. This feature will address our key objectives by providing parents with regular advice on how to best help their child tackle the work assigned to them. This intelligent planner will learn from the student’s educational data and over time make better recommendations based on submission rates, expected completion time and weekly schedules.